The Visair Live Box - Unlocking the full potential of live stream production within the creative events industry

'**The Visair Live Box**' is a high-performance, powerful and practical live stream production tool for professionals, which will help unlock the full potential of emerging technology in the creative events industry.

Conceptualised by live streaming specialists, Visair, **'The Visair Live Box'** is a game-changer for anyone delivering hybrid events across the UK.

Whether you're a freelancer struggling with quality, a large AV company forced to pass on the cost of expensive satellite OB trucks to your clients to guarantee reliability, or an event manager unable to provide robust wi-fi for your delegates during a busy event, this tool is for you.

Innovatively engineered to combine cutting-edge production technology with optimum internet connection and fit-for-purpose design, it packs a lot of punch for the price. This tool will help improve efficiency, reliability, creativity and quality, reducing the risk and cost of hybrid events.

Ultimately, it will support the mass-events market to take advantage of the significant benefits of hybrid events and technology - reaching new audiences, delivering inclusivity and being part of the solution for the industry's move towards carbon neutrality.